Low GI Cakes

With concern about levels of consumption of sucrose and glucose, this project aims to develop baked products which address this problem and enable consumers to reduce risks to their health.